The topology of Lie groups

Lie groups are fundamental objects in mathematics, with
wide-ranging applications. The topology of Lie groups is concerned with
the properties they have which remain unchanged when the Lie group is
deformed continuously. The study of the topology of Lie groups is a long-running
theme in algebraic topology. This project is concerned with the maps from a
fixed space X into a Lie group G; this itself forms an important topological space
called the mapping space Map(X,G). It is known that if G decomposes as a
product or X decomposes as a wedge then Map(X,G) has a corresponding
decomposition. But little is known about the structural properties of this
decomposition, for example, whether it preserves the multiplication. The
aim of this project is to investigate these structural properties and determine
which properties of X or G are needed to induce them.